The effects of personality, motivation and self-efficacy on very low-calorie diet in type 2 Diabetes

Type 2 diabetes is a chronic, condition strongly associated with obesity. (1, 2). It is associated with a high
morbidity and mortality (3) and a high economic cost to the NHS, estimated at £10 billion per year (4). In
the UK, 3.8 million people (8.6% of the population) live with Type 2 diabetes (5) Reducing obesity levels
loss (with weight loss) has become a key priority for public health and health research (2). Previous
research in type 2 diabetes has indicated that losing weight can have a significant positive effect on
health and the management of diabetes (7).
20 / 27
In recent years, very low-calorie diets (800 calories a day) have been shown to be successful in achieving
weight loss and improved diabetes outcomes (10, 11). The Diabetes Remission Clinical Trial (DiRECT trial)
was one of the first studies to show the positive effects of very low-calorie diets and it is now
recommended by the American Diabetes Association as one of the most effective non-surgical strategies
for weight reduction. The DiRECT trial recruited individuals with type 2 diabetes and participants were
asked to replace regular meals with a total meal-replacements (800 calories a day). The results from the
DiRECT trial suggest that in some cases losing a significant amount of weight through a very low-calorie
diet can lead to islet cell function in the pancreas returning to normal (10, 12). In addition, diabetes
remission (HbA1c below the diagnostic level for at least 6 months without medication) was achieved by
46% of participants in the intervention group at 12 months (13).
A challenge with very low-calorie diet trials is that some participants find it difficult to adhere to,
regardless of the level of support offered by care teams (11, 12). Most trials have focused on medical
aspects and not psychological factors to understand this difference in adherence. My work will examine
the impact of personality traits on adherence. Previous research suggests that personality traits may
have an impact on health-related behaviours (17). Perfectionism has been linked to eating disorders such
as bulimia (18) and extraversion has received attention when looking at how it might influence dieting
(19, 20). Traits such as Narcissism, conscientiousness and openness to have influences on dieting and
food consumption with high scores on the conscientiousness scale leading to healthier food choices (21,
22). As such, personality and motivational factors could explain some of the outcome differences
identified in the DiRECT trial and why some participants were successful and others were not.
Furthermore, previous research has not looked at the role of personality as a way of supporting
behaviour change.